Aero Engine Intake Aerodynamics and Flow Control

For future aircraft concepts a range of propulsion integration concepts are currently under consideration. These include boundary layer ingestion, rear fuselage mounting, embedded and semi-embedded architectures. Many of these require novel aero-engine systems such as a complex intake duct. The intake aerodynamic integration is key for a successful design. Although there is a range of concepts under consideration, there is a lack of intake design information to assist in preliminary design decisions.
This project will explore the aerodynamic design space for novel intake configurations and identify key metrics to enable preliminary design trades for different designs & installation configurations. The research will also include evalautions of the potential benefits of applying fluidic flow control. The project will be mainly CFD based but may also include experimental work if required based on the assessed potential benefits of fluidic flow control.